Reduced-Salt Emulsion Technologies (Re-SET)

PepsiCo International, in conjunction with academic partners, are focusing on the development of new technologies to ensure heightened functionality of future products. With more and more products hitting the marketplace on a daily basis, PepsiCo International is seeking to develop new technologies to enhance their products and continue to stand out in the world of the consumer. Such technologies require advanced process knowledge in order to maintain high standards of quality, flavour, and functionality. These studies, therefore, will ensure that such new developments are fully understood and thus PepsiCo will continue to provide an exciting and delicious consumer product whilst being at the forefront of food technology.